NBC Group

Our Company works with Government agencies and we are initiating commercial dealings with the MOD . We recognise the sensitive nature of data potentially exchanged through a customer/supplier relationship at this level and therefore consider it essential to source external expertise to ensure compliance with the duty of a supplier to develop the most robust security measures possible. We have an excellent level of Corporate Governance supported through ISO9001 and ISO14001 accreditation and we have found this to be an essential tool for winning new B to G business. Therefore, we also recognise the value of Cyber Security accreditation as a springboard for future growth.